FARRAH: PRODUCTION RESEARCH AND DEVELOPMENT

A research, development and pre-sales on an innovative project that will take our North east based dance performance into other territories internationally and other mediums such as television.